Boundary T-Q Relations

The aim will be to study Q operators for the open spin chain with sl_2 symmetry and arbitrary boundary conditions. This will involve constructing infinite dimensional representations of Bethe subalgebras of twisted Yangians based on symmetric pairs of sl_2. Then we would aim to extend these to sl_n and then to so_n and sp_2n.